The University of Hull And Academy 360

To develop a middleware application providing an effective and flexible platform for the development of pedagogical teaching resources and applications. To investigate, design and pilot an Immersive Virtual Learning Environment deploying, disseminating and marketing bespoke mobile learning device applications.